Molecular mechanisms shaping the germ-line transmission of mitochondrial DNA variants

Mitochondria are the main source of energy within cells. They are made from over ~1100 proteins which are coded by two different genomes: nuclear DNA and mitochondrial DNA (mtDNA). MtDNA is only inherited from our mother, and codes for 13 mitochondrial proteins that are essential for cell energy production. In humans, mtDNA varies considerably between different people (called mtDNA single nucleotide variants, or mtSNVs). Studying mtDNA in 358,916 individuals in UK Biobank, we have recently shown that mtSNVs influence how healthy organs function, including the kidney and liver, how long we live, and whether we develop common age-related diseases. Thus, knowing how mtDNA variants arise in the human population has important implications for understanding who we are and how we function during life.

Analysing data from the 100,000 genomes project, we have shown that our mtDNA is shaped, or 'selected' as it is transmitted from a mother to each child under the influence of the nuclear genome, but it is not known precisely when and how this occurs. In this project we aim to determine the main mechanisms.

We will study mice because we have shown that the mechanisms of mtDNA inheritance are very similar to humans, and the experiments we propose are neither feasible nor technically possible in humans.

Harnessing new genetic and single-cell techniques, we will study the transmission of mtSNVs at four stages: when egg cells develop, when they mature, around fertilisation, and in early embryonic development.

First, we will generate mice transmitting mtSNVs. Next, we will determine whether there is selection at each of the four stages by measuring heteroplasmy in thousands of single cells. We will then use single-cell functional genomic approaches to determine the most likely nuclear genes involved in modulating mtDNA transmission. Finally, we will modify these genes in mice to show that they directly influence mtSNV inheritance.

This work will advance our understanding of the fundamental cellular mechanisms driving human mtDNA evolution and genetic diversity in the human population, with implications for health and lifespan.

Technical abstract
We aim to determine the principal mechanisms shaping the transmission of mtDNA heteroplasmy in the female germ line. Building on our previous work, we will study mice where mtDNA transmission closely resembles humans and the planned experiments are technically feasible and ethically acceptable.

(1) First, we will generate new heteroplasmic mice using DddA-derived cytosine base editing (DdCBE) to engineer a: (a) neutral (synonymous variant); (b) a pathogenic (non-synonymous variant); and (c) a non-coding variant affecting mtDNA replication; and compare these to existing mice transmitting a mtDNA deletion which is selected against in the germ line.

(2) Next, we will use high-throughput genotyping to measure heteroplasmy levels in single cells at four critical stages of transmission, during: (i) primordial germ cell development; (ii) oocyte growth; (iii) fertilisation; and (iv) pre-implantation development. We will use our established statistical methods to determine whether and when there is selection for or against the mtSNVs.

(3) We will then use genome-wide single-cell RNAseq to rank genes whose expression correlates with mtSNV heteroplasmy levels.

(4) The top 25 correlated genes will be investigated further using single-cell CRISPR droplet (CROP)-seq to determine which gene knock outs influence heteroplasmy levels in vitro.

(5) The three leading candidates emerging from the in vitro validation will be constitutively knocked out in mice, enabling an in vivo validation experiment.

We anticipate this work will define the key genes involved in shaping the transmission of mtDNA heteroplasmy and show when they have an effect. These findings will have important implications for our understanding of the origin and propagation of mtSNVs and how this influenced the genetic landscape of mtDNA at the population level.